Investigating resistance to Barley yellow dwarf virus in wheat

Barley yellow dwarf virus (BYDV) threatens sustainable UK wheat production. Control of BYDV has historically relied upon
vector-targeted mitigation strategies underpinned by pesticides, removing aphid species which acquire and spread the
virus during feeding. Prior to late 2018 when a ban came into force, neonicotinoid seed treatments were widely used to
protect winter wheat. Growers retain the option of alternative
insecticide use, such as pyrethroids, but these require foliar sprays
which are neither always possible in autumnal conditions nor
specific, killing beneficial insects. Increasing levels of pyrethroid
resistance by key aphid species are also being recorded. Combined
with the demand for pyrethroids, a markedly high risk for rapid
spread of insecticide resistance exists, further reducing the chemical
arsenal available for controlling BYDV. Sources of genetic resistance
are consequently of value and have become a renewed focus by the
wheat breeders. This includes RAGT Seeds who have recently
developed the BYDV resistant cultivar RGT Wolverine.
This PhD project would involve screening the Wolverine source of BYDV resistance (and/or tolerance) against informative
BYDV isolates, qualifying the level of resistance to different virus strains and determining whether strain complementation
could overcome resistance. Through a series of experiments including antibody-based whole plant tissue printing
combined with western blotting, the spatial and temporal movement of BYDV within resistant and susceptible plant lines
will also be explored. Using the 'MutChromSeq' approach, or transcriptomics combined with bulk segregant analysis, the
causal genomic loci underpinning the BYDV resistance will be elucidated.
In concert to this work, an additional focus will be the development of a mid/high-throughput RT-qPCR assay for BYDV, as
well as new approaches and technologies to help identify and/or validate other resistances. Limited reliable in-field BYDV
resistance screening methodologies currently exist with most testing relying upon natural BYDV presence. During this PhD,
prevalent strains of BYDV will be identified (via the Rothamsted UK insect suction trap network) and used to develop
infectious clones (ICs). The use of these ICs with biolistic inoculation strategies will be explored and an IC 'toolkit' for
screening wheat germplasm potentially developed. This would allow simplified maintenance of pure BYDV strains in
bacterial cultures, rapid generation of a desired inoculum and robust investigations into BYDV strain complementation.
This PhD represents an opportunity to generate valuable applied outputs with training provided (where required) on
molecular biology/virology techniques, bioinformatics, entomology, critical thinking and conceptualising, data
interpretation, and glasshouse and field work.